Greenland Ice Sheet velocity response to surface melt, lake drainages, and subglacial hydrology

The Greenland Ice Sheet has lost mass equivalent to around 14 millimetres of global sea level rise over the past three decades, with approximately equal contributions from increased surface meltwater runoff and accelerated ice flow of tidewater outlet glaciers to the ocean. Model projections suggest that mass imbalance will continue with a warming climate, influencing rates of sea level rise and ocean circulation. Surface meltwater runoff is known to induce variations in ice flow through a coupling between hydrology and basal sliding, however the mechanisms that drive this relationship remain poorly constrained. This leaves uncertainty both over the net long-term effect of future increases in meltwater production on ice flow - across space and time - and in model projections of ice sheet mass loss and sea level rise. Using satellite-derived ice surface velocities and models of surface meltwater runoff, this project will investigate hydrological controls on the flow of the Greenland Ice Sheet (hydrology-dynamics), including the extent to which surface lake drainage events influence variations in monthly, seasonal, and annual ice flow from year to year. Surface lakes can drain rapidly and create new connections to the ice sheet bed, thus acting as important controls on meltwater runoff delivery. The location, timing, duration, and volume of lake drainage events will be characterised from both satellite optical and radar measurements by extending previous automated methods